OCAWeb

Space Inc. is implementing an Online Collective Auction Web Platform to make commercial Earth Observation based data, products and services affordable to the mass market by offering e-Commerce based services such as: auction services, reverse auctions, gr